Heriot-Watt University and Nandi Proteins Limited

To develop a predictive modelling system able to demonstrate the outcomes of appication of technology in improving the functional properties of food ingredients.